Modelling butterfly responses to field margin design

Project overview: The primary aim of UK Environmental Stewardship schemes is to conserve biodiversity in the wider countryside, by offering refuge to non-target species of cultural and economic value and by reconnecting habitats across a fragmented landscape. However, the benefits of these tailored agri-environment schemes have yet to be fully assessed and understood. For example, field margins and buffer strips have been shown to promote the abundance and dispersal of insects, but the effect differs both within and between taxonomic groups. The aim of this project is to understand the interaction between what floral resources the habitats offer, the connectivity of the landscape, weather and the dispersal biology of different butterfly species. This will help optimisation of field margin management and placement. This project's focus is on butterflies, a taxon for which there is plentiful biological and ecological data to parameterise individual-based models.

Full training will be given in a variety of modelling approaches and fieldwork. Experience with population modelling would be an advantage.

Training opportunities: We offer specialist training in entomological fieldwork, individual-based modelling in NetLogo and Approximate Bayesian Computation methods in R. The CEH Learning and Development program and Syngenta's Biological Sciences and Product Safety Research programme offer additional opportunities to develop transferable skills in scientific writing, project management and science communication in a non-academic environment.